O.S.I.R.I.S. - Offshore Swarm for Inspection and Renewable Infrastructure Servicing

Our project aims to revolutionise the inspection of offshore renewable energy infrastructure. We are conducting a feasibility study to explore the use of autonomous vessels and nested robotic systems for comprehensive inspections. These robots will include flying drones and unmanned underwater vehicles, all deployed from a single unmanned, hydrogen-powered vessel.

Imagine a ship that sails to an offshore wind farm, where instead of human divers and instead of dangling hundreds of metres high to inspect turbine blades, a team of robots is instead deployed to perform the inspections. These robots can fly around the wind turbines and dive underwater to check for any issues, providing a thorough inspection that is faster, safer, and more efficient than traditional methods.

Offshore wind farms play a crucial role within a rapidly growing global renewable energy market. However, maintaining these structures is challenging due to their location and the harsh marine environment. Traditional inspection methods are costly, time-consuming, and often limited by weather conditions. Our solution addresses these challenges head-on by using advanced robotics to perform inspections without the need for human intervention, thus reducing costs and improving efficiency.

One of the standout features of our project is the use of a hydrogen-powered vessel created by ACUA Ocean. This vessel acts as a base for the robots while significantly reducing the environmental impact compared to traditional diesel or MGO powered ships. This improves inspection methods and contributes to reducing greenhouse gas emissions.

The economic benefits of our approach are substantial. Traditional inspections take days and involve significant downtime for the renewable energy infrastructure, affecting energy production and incurring high operational costs. Our robotic systems could perform these inspections much faster, reducing downtime and ensuring that the energy production continues uninterrupted. This translates into direct cost savings and higher operational uptime for energy providers.

Moreover, our project supports job creation and technological advancement in the UK. By developing and deploying these advanced technologies locally, we are fostering growth in the robotics, renewable energy, and maritime sectors. This positions the UK as a leader in innovative renewable energy solutions, attracting further investment and collaboration opportunities.

Through this feasibility study, we will demonstrate the technical and economic viability of our approach, paving the way for real-world implementation by 2027\. Our vision is to create a sustainable, efficient, and technologically advanced method for maintaining offshore renewable energy infrastructure, ensuring its longevity and reliability for years to come.